REVEL (Retrofitting Electric Vehicles to Extend Lifetime)

Brill Power and AMTE Power have identified a market opportunity for a modular, long-life battery system to electrify commercial vehicles with internal combustion engines, particularly medium and heavy goods vehicles. Commercial vehicles typically have high utilisation rates, which can cause lithium-ion batteries to lose more than 20% of their driving range within a few years, at which point the battery needs to be replaced. Brill Power has developed a novel type of battery management system (BMS), which can extend the lifetime of batteries by up to 60%. This is particularly valuable for commercial vehicles and will avoid the need for battery replacements. AMTE Power are the UK's only powder-to-cell manufacturer of lithium-ion battery cells and are planning to ramp up their battery production in the UK's first domestically owned gigafactories. Combining AMTE Power's high-energy-density battery cells with Brill Power's novel BMS enables the companies to create a highly competitive product for the automotive market. Their decision to target the retrofitting market is based on market pull, as well as the faster access to this market compared to the manufacturing lines of new vehicles. This project will enable Brill Power and AMTE Power to create a demonstrator for a new and competitive product to showcase their technologies. It will also allow the partners to start a commercial collaboration and create the foundation for a UK-based powder-to-power supply chain for automotive battery systems.